Where Rising Powers Meet: China and Russia At Their North Asian Border

Context
Over the last decade world attention has focused on Russia and China as two of the world's four rising economies (BRICs), but there has been little focus on their interface. Furthermore, in the studies that have been done analyses have rarely extended beyond the disciplines of economics, history and political science. They have largely focused on state policies and changes at macro-level and have paid little attention to the myriad social transformations now taking place within and between these two multi-ethnic societies. Yet, since the demise of Soviet socialism in 1991 and especially in the last decade, the line of contact has become a site of rapid transformations and ever widening contrasts between the two countries. The 'twin-cities', notably Manzhouli/Zabaikalsk, Heihe/Blagoveshchensk and Suifenhe/Ussuriisk, that have mushroomed along the border are assuming utterly different characters. Meanwhile, the extraction of strategic resources (mining in particular) is attracting global economic interests, overturning traditional occupations, and drawing in new populations.

Aims and Objectives
The proposed project, based in social anthropology, will seek to address these developments. A series of case studies will be carried out by an international team with an in-depth knowledge of the region and its languages. The project will study comparatively social and economic practices in their political environments in the two countries. We aim to highlight and identify the key factors, including cultural attitudes to entrepreneurship and the market, that drive their evolution and future trajectories. We suggest that borders and peripheries can shed light on the internal dynamics within great post-imperial states that are not visible from the metropolis; ground level studies reveal emergent forms of global modernity that are symptomatic and may be predictive of future general trends.
Specifically, case studies of the transforming 'twin cities' will investigate the highly divergent forms of citizenship and the contrasts in economic affordances and wellbeing emerging on either side - along with the migration flows and new non-state hybrid spaces that cross-cut state governance. Our project will also investigate interventions in neighbouring Mongolia, where Russia and China operate as global actors alongside others. We will seek to understand their different modes of operation in a developing country and their potential political, social and environmental consequences. Finally, the regional focus of the study will also highlight the ethnic dynamics of this border region inhabited by indigenous groups that were traditionally nomadic and Buddhist. The project will examine to what extent minority people negotiate border regulations differently from Russians and Chinese, and in what circumstances kinship, ethnic and religious ties do (or do not) trump national loyalties.

Potential Benefits
This project will be the first of its kind and its primary contribution will be to provide new kinds of information about a strategic region, which until now has remained largely out of the public eye. The research on attitudes and practices regarding citizenship rights, history, ethnicity, well-being, property, employment, sustainability, and consumption of local and foreign goods will shed light on the fundamental values of the diverse populations of the Rising Powers - and therefore will be of interest to the general public seeking to gain a better understanding of these two countries. It will also be of direct benefit to researchers from a range of disciplines (e.g. anthropology, sociology, politics, economics, international relations, ethnic and development studies) and will interest the growing number of stakeholders with a focus on the region, in particular foreign policy makers in the UK and abroad, development banks, media and information agencies and NGOs.

Potential impact
Who will benefit?

Along with academic beneficiaries (see separate section) our study of the North Asian border will benefit foreign policy stakeholders within the UK; governmental, business and non-governmental organisations in China, Russia and Mongolia (operating at a variety of scales from national to local); and interested parties from media and the public across the world. It will also benefit the specialists working on geographically or thematically related topics from Britain, USA, France, Denmark as well as the countries of the region. We have in mind beneficiaries such as our partners, the Chinese Centre for Borderland Research (Beijing), which link policy making with academic research.

Non-academic stakeholders in the UK, such as those who demonstrated their interest by participating in the network and attending the Nov 2010 roundtable at Chatham House, will also benefit. These included the European Bank for Reconstruction and Development, European Council on Foreign Relations, Society for Anglo Chinese Understanding, Xinhua News Agency, Eco-Minex International Ltd, Asian Development Bank. Our dissemination strategy will seek to extend this reach further to organisations interested in migration, global uncertainties, and human welfare (see Pathways to Impact).

The research will also provide a resource through which interested members of the general public can gain better knowledge of this important but little-known region (see Pathways to Impact).

How will they benefit?

Because Russia and China are both world powers the questions we are addressing concerning their interface are of concern for global politics and development, as well as being of regional importance. Non-academic beneficiaries may be familiar with the literature on broad economic comparisons between the two countries (Nolan 1995, 2001, 2004), their border disputes (Iwashita 2005), and their strategic / security relations (Blank 2011), but our research will detail the dynamics of the local political / economic / social situation. Beneficiaries will be informed about how activities in frontier zones affect (and are affected by) state policies and local political structures that shape economic decision-making, investment climates and environmental outcomes. State ideology and popular opinion concerning 'the other side' is also an understudied theme, yet it fuels important dynamics in demography / migration, cultural misunderstandings, and different attitudes to inequality and social support, which are of concern to humanitarian organisations. Discussion of governmental structures and relations between the metropolis and the frontier will be useful to political analysts, while the comparison of 'twin cities' and the study of contrasting economic cultures will be helpful to British-based businesses with operations in the two countries. The anthropological approach taken by many of our participants will provide a nuanced socio-cultural analysis enabling conclusions to be drawn that are appropriate to the region. Our studies of migration (why do people decide to migrate?) and adaptation will invite the possibility of considering alternative measures of human welfare to those conventionally used in other disciplines (such as GDP or income per capita).

By drawing together existing information in the regional languages and conducting an integrated range of new research, the project's outputs will provide a source for any member of the public wanting to achieve a more comprehensive and in-depth picture of how these 'rising powers' operate at their frontiers.

We expect our main public impact to be two-fold: 1) to inform the public about a very little known region, yet crucial interface, between two global rising powers; 2) to provide an informed, and comparative, understanding of how China and Russia are actually working at grass-roots level and how they are developing in different yet mutually related directions.